University of Essex and Poulten Selfe & Lee Limited

To develop a robotic operated sample preparation and delivery system to an automated viscometer for petroleum, cellulose and other polymer samples - to increase delivery speed, quality and increase throughput.